Connections between Singularities and Representation Theory

The aim of this thesis project is to find new links between singularity theory and representation theory. The main objects of study will be singularities of algebraic varieties coming from group actions (e.g., quotient singularities and discriminants of reflection groups) and categories associated to them, in particular, the category of maximal Cohen-Macaulay modules and cluster categories.
These categories will be investigated with homological methods as well as by combinatorial means, e.g., by studying and classifying McKay graphs associated to the singularities. Ultimately, these categorical invariants should yield new insights into the geometry of the singularities. In particular, they should help to understand the McKay correspondence for reflection groups.